Auditory Illusions in Music Composition

Research Question
It is arguable that acoustic ensemble/concert music is often written with the practical and physical
limitations of sound in mind, in such that certain problematic musical ideas are left relatively
underexplored. One of these problematic ideas is 'continuous process' whereby transformation within a
parameter or element of musical sound is continued as if one chosen change can be done infinitely; for
example, a melody where pitches move continuously in an upward contour (continuously ascending
pitches will pass instrument ranges and eventually the human hearing range). Continuous processes have
been achieved in electronic music via auditory illusions; however, composers have been challenged in utilizing auditory illusions with live acoustic music.
-Can these challenges be overcome in a live performance scenario?
-Can auditory illusions be well utilized as a stylistic element in acoustic music composition?
-Is it possible for continuous processes to be achieved with various parameters of music such as
melodic contour, rhythm/tempo, texture, harmony or timbre?
-To what degree can these ideas be applied?